Advancing Bioscience Research in Northeast Scotland With A High-Content And High-Throughput Imaging Platform

Microscopes are essential tools that allow us to explore cells and tissues in remarkable detail. Over the past few decades, microscopy has undergone significant technological advancements, making real-time imaging of large numbers of cells at high resolution possible. A high-content, high-throughput imaging system is a cutting-edge platform that empowers scientists to study cells and biological processes with speed and precision. Addressing critical research questions - such as how a cell replicates its entire genome without errors or how protein molecules control nerve cell function - often requires analysing thousands of cells. This is where such a system becomes invaluable, providing the tools to tackle these challenges efficiently and effectively.
Traditional microscopes are excellent for examining cells in detail, but they are slow and limited to looking at only a few samples at a time. On the other hand, with a high-throughput microscope, University of Aberdeen researchers would be able to handle large-scale experiments. For example, if scientists want to test how different mutations or drugs affect fungal growth, this system can capture and analyse all those samples quickly and consistently. The high-content capacity of these imaging systems combines the power of advanced microscopes with automation and AI-powered data analysis, dramatically increasing efficiency and scalability. These systems can take high-quality pictures of hundreds of samples in just a few hours. They also use powerful software to analyse these images automatically, identifying patterns and changes that would take humans days or weeks to process. Therefore, in addition to speed, these systems provide detailed, high-quality images, allowing scientists to see changes in cells that are often invisible to the naked eye. Some systems can even go beyond standard imaging to achieve "super-resolution," revealing details at the molecular level. This level of precision is critical for cutting-edge research in bioscience research.
For the University of Aberdeen, acquiring such a system would be transformative. It would advance research by enabling studies at a scale and level of detail previously unattainable. By saving time, reducing costs, and generating reliable, reproducible data, high-content imaging systems help researchers make breakthroughs faster. Researchers at the University of Aberdeen already have funding for a range of projects from the BBSRC that could be taken to a new level by using a high-content, high-throughput system, accelerating the discoveries being made in a wide range of biological fields including neuroscience, immunology, cancer research, fungal genetics, developmental biology and nutrition.
Having this technology on campus would not only attract top tier researchers but also provide students and research technical professionals with hands-on experience using state-of-the-art equipment, enhancing their personal development and employability. Moreover, it would strengthen Aberdeen’s reputation as a hub for innovative research, opening up opportunities for grants, industry partnerships, and international collaborations.
In summary, a high-content, high-throughput imaging system would be a game-changer for the University of Aberdeen and the Northeast of Scotland, accelerating discoveries, training the next generation of scientists, and positioning the university at the forefront of bioscience research.